Digital health resource to support the mental health and resilience of Employers, Employees and families during and following Covid19

Covid19 crisis has created many challenges for employers and employees.

For employees now home-based, creating a space to work in a sometimes-chaotic home is proving difficult for many. Family relationships are stretched. Employees worry that continuing to work remotely could make them less valuable and those who have been furloughed are anxious that if the economic situation worsens, it could potentially lead to redundancy. The added anxiety over the health of family and loved ones has exacerbated the feeling of being out of control for many people.

Dealing with stress will be critical for future resilience as individuals, families and society. Self-awareness of the stress response is vital.

There are two main bodily systems involved in the stress response:

\* heart & lungs

\* brain & nervous system

In order to control this response, we need to learn how to manage the two systems; and it is simpler than it sounds. One of the most effective means to manage the stress response is to train the body to control the heart rhythms or heart rate variability, which in turn elicits a response in the nervous system and brain.

TakeTen have developed a stress control app which gives real time feedback on the user's heart rhythms by placing a fingertip on the smartphone camera. The app will reflect the heart rhythms on the app interface in one of 3 zones:

\* the red zone reflects an unsettled or anxious state

\* blue zone, a neutral state

\* the green zone reflects a calm physiological & emotional state

The app trains the user to access the green zone to create physiological balance. This is not just about managing stress in the moment but also about changing the body's response to stress over time to provide long-term positive impacts in emotional wellbeing.

Feedback is important, helping to provide motivation and stimulus to improve our health. The visual nature "seeing" our body onscreen going from red zone to green zone within minutes is engaging & motivating.

This project will deploy TakeTen app as a resilience resource for up to 5000 employees and family members. It offers employers a means of supporting their employees remotely and supporting their mental health & wellbeing not just during the covid19 crisis but for the future. Project funding will allow the functionality of the current MVP to be augmented to include emotional monitoring, enhanced speed of detection of HRV and onboarding of training features.